University of the West of England Bristol and Reuseaworld Limited

To develop innovative machine vision techniques and deep learning methodologies to test the viability of data outputs of a 3D Book Vision System and its application to the book grading process, increasing the speed and quality of inbound book sorting, in-house data management and book cataloguing.